Supporting EI’s ISPs and the UK Community with Genomics and Single Cell Analysis

Technical abstract
The capital outlay and ability to train and retain skilled, multidisciplinary staff for a dedicated, high-throughput genomics facility is out of the reach of most organisations. Small-scale investment in genomics platforms in an institute or research group cannot deliver UK research ambition for high-throughput single-cell or population genome analysis.

The National Capability in Genomics and Single-Cell Analysis (NCGSC) (NC1) enables the provision of a dedicated, efficient, high-throughput genomics and single-cell analysis facility to support UK research communities, in collaboration with EI, or as a provider of services.

The NCGSC will provide access to new genomic technologies as well as bespoke bioinformatic and high-throughput lab pipelines with a focus on crop, microbial and non-model animal research. Driven by interactions on the Norwich Research Park (NRP), national and international research programmes it will deliver widespread scientific impact. The platforms complement the expertise of EI Faculty and supports the NCGSC to address genomic complexity in agriculture and food security. Links to the Norfolk and Norwich University Hospital and Quadram Institute Bioscience on the NRP will transition this expertise to bioscience for health, particularly in microbiome studies of health and nutrition.

This National Capability will tightly integrate with the national capabilities in the Plant and Microbe DNA Foundry (NC2), e-Infrastructure (NC3) and Advanced Training (NC4) to continue to provide end-to-end research solutions in genomics and single cell fields.